Natural language processing, especially in the field of social media analysis

This project will develop an open-set misinformation classification model, which addresses several challenges in misinformation. The proposed model will be designed under an open-set (i.e. infinite number of misinformation categories) assumption, which provides robust category classification performance with continuously evolving misinformation categories. The model will also provide new category detection functionality with prediction explanation to help fact-checkers and relevant professionals discover shifts in misinformation topics. The project will also investigate few-shot learning approaches to allow fast model adaptation in response to misinformation category evolution.